Meals On Wheels UK: Exploring The Development Of A Sustainable Social Venture To Support Service Providers

Meals on Wheels services provide a lifeline for older adults and people with care needs across the UK. By delivering hot meals and social contact, they enable people to remain nourished, connected, and living independently at home for longer. This not only improves individual wellbeing but also reduces pressure on health and social care systems, as residential care can be far more costly.
Despite this importance, the Meals on Wheels sector in the UK is fragmented. Providers often operate in isolation, with limited national infrastructure to connect them, share best practice, or advocate collectively. Many lack visibility, digital tools, or opportunities to learn from peers. This contrasts sharply with other countries: in Australia, America, and Ireland, bespoke national Meals on Wheels organisations provide structured support through membership schemes, training, advocacy, and partnerships. The UK has no equivalent.
This project seeks to address this gap by exploring the creation of a sustainable social venture dedicated to Meals on Wheels providers. Building on the foundation of the Meals on Wheels UK website, launched in November 2024, which has already mapped more than 300 providers and attracted over 18,000 users, this work will test what a long-term, provider-facing support structure could look like.
The project has three main aims:
1. Develop and test potential revenue models - such as annual membership fees, sponsorships, or licensing - to ensure long-term financial sustainability.
2. Prototype practical offers for providers - for example, a secure online portal for sharing resources, an annual conference to bring services together, and tools to enhance visibility and referrals.
3. Explore governance and leadership options - to identify how the venture could be structured and who might take a leading role in the future, whether as a standalone social enterprise, partnership, or other model.
The approach will be co-designed with providers, recognising that their time and expertise are crucial. A 'Founding Members Circle' of 10-15 providers will help shape and test the venture’s core offers. Additional providers will be engaged through consultations, workshops, and pilot activities. Compensation for their participation will ensure inclusion of smaller, voluntary, and overstretched services that might otherwise be excluded.
The potential benefits are significant. For providers, the venture would offer increased visibility, access to peer support, co-designed resources, and a stronger national voice. For the sector as a whole, it would create resilience, reduce duplication, and improve quality. For policymakers and commissioners, it would offer clearer insight into the value and needs of Meals on Wheels services, supporting evidence-based decisions. Ultimately, for individuals with support needs and their families and carers, it would mean more sustainable, higher-quality services that help people remain independent at home.
By the end of the six-month ARC Accelerate programme, the goal is to have a validated business direction, a group of engaged founding partners, and a clear roadmap for what comes next. In the longer term, success would mean the establishment of a UK-wide support structure, with 100+ members, sustainable income streams, and demonstrable impact on service quality, sector visibility, and policy influence.